Future Aircraft Communications and Data Management for Flight Dynamics Restriction Powered by Intelligent Multi-Link Predictions

High-Level Summary:
This research aims to develop a predictive decision-making algorithm that enhances aircraft avionics by integrating hybrid network communications. The focus is on optimizing connectivity through multiple communication links between terrestrial (Air-to-Ground - A2G) and non-terrestrial (Air-to-Satellite - A2Sat) networks. A key challenge addressed is the impact of dynamic aircraft manoeuvres that result in airframe shadowing-where the aircraft structure obstructs antenna signals-leading to potential disruptions in connectivity and routing efficiency. The project proposes a multi-link communication strategy leveraging satellite constellations (LEO) for 5G/6G, traditional radio frequencies (VDLM2, AeroMACS, LDACS), and aircraft dynamics. By incorporating predictive algorithms and coverage maps, the system will facilitate dynamic link selection in mid-flight and optimize routes, particularly in oceanic, remote, and polar (ORP) regions. This project will provide a foundation for future advancements in aeronautical communications by ensuring continuous and reliable connectivity in dynamically changing flight environments.

Aim:
The aim of the project is to develop novel predictive decision-making algorithm that enhances aircraft avionics by intelligently selecting and managing multiple communication links between terrestrial (A2G) and non-terrestrial (A2Sat) networks. The goal is to mitigate the impact of airframe shadowing caused by aircraft manoeuvres, ensuring continuous and reliable connectivity through dynamic link selection. The project will leverage development of AI algorithms such as deep learning (DL), reinforcement learning (RL), and predictive modelling to optimize communication performance, where connectivity challenges are most pronounced.

Objectives:
~ State-of-the-Art Review: Conduct a comprehensive review of relevant technologies, including FANS, ACARS, ATN/OSI (current), ATN/IPS (future), aircraft communication systems, flight dynamics, antenna beam steering, and LEO satellite communications.
~ Identify system requirements for A2Sat (5G/6G) and A2G (AeroMACS, LDACS, VDLM2) communications including market explorations and synthetic datasets.
~ Analyse airframe shadowing effects- aircraft manoeuvres in edge-of-coverage zones, utilizing six degrees of freedom (6DOF) models and antenna radiation patterns.
~ Develop AI-based decision-making algorithms (e.g. DL or RL) for real-time multi-link selection, leveraging aircraft dynamics, signal quality, and coverage data.
~ Implement a predictive data link selection model that anticipates optimal link changes based on aircraft movement and coverage analysis.
~ Validate the system's performance and analyse the trade-off between communication efficiency and routing optimization in real-world scenarios.

Methodology:

Data Processing & Validation:
~ Process real and synthetic datasets to optimize model training.
~ Validate synthetic data by comparing it with real-world observations and assessing credibility.

Decision Algorithm Development:
~ Design and implement a DL/RL-based algorithm for intelligent link selection based on aircraft position, maneuver patterns, and network availability.
~ Optimize the algorithm for real-time decision-making and dynamic adaptation to in-flight conditions.

Predictive Link Selection:
~ Integrate aircraft dynamics, airframe shadowing models, and coverage maps into the decision-making framework.
~ Develop an adaptive model that anticipates link transitions before disruptions occur.

Validation & Optimization:
~ Apply optimization techniques to refine predictive link selection models.
~ Conduct real-world scenario analysis to assess efficiency gains.

Route Optimization Analysis:
~ Study the impact of the proposed system on communication efficiency and route planning.
~ Explore potential applications in developing new aircraft routing strategies.